Adaptation and self-fertilisation: from genes to genomes

Why sex? Birds do it, bees do it, even educated fleas do it. Across the tree of life, sex is the predominant form of reproduction; explaining its prevalence has occupied some of the finest minds in evolutionary biology. Sexual reproduction can arise in various ways: in particular, many species are capable of self-fertilisation if they produce both male and female sex cells that can fertilise themselves to produce offspring. This form of reproduction is especially common in plants, but is also seen in many other organisms, including fungi, worms, pathogens, and some animals.

This reproductive mode has a profound effect on how species can adapt to rapidly-changing environments, but we currently lack data regarding how genetic evolution is affected in species with this mode of reproduction. It was long thought that frequent self-fertilisation was an evolutionary 'dead-end', as it did not allow selection to efficiently remove unfit genes. However, mixed evidence exists for this theory, and it is also becoming apparent that high rates of self-fertilisation could also impede the fixation of adaptive genes. Understanding and quantifying how genetic evolution plays out in self-fertilising organisms will therefore shed new light on how organisms with different means of reproduction are able to adapt to rapidly-changing environments. This research topic also impacts on questions affecting society and agriculture. For example, many crops are highly self-fertilising, which enabled their rapid propagation after initial domestication.

My goal is to unite state of the art mathematical analyses with genetic datasets, to create a complete picture of the process of adaptation in self-fertilising organisms. There will be two broad aims to my research. The first is to quantify what type of adaptation is prevalent in self-fertilising species. I will develop a suite of statistical methods to determine the prevalence, strength, and type of adaptation in selfing species. In particular, I will find out if adaptive genes arise from new mutations, or instead if they were created from either existing genetic variation that became adaptive following an environmental change, or recurrent mutation that reintroduces the new genetic variant. I will apply these models to data from a variety of organisms, including those that are important food sources for humans and animals.

The second aim will be to carry out new theoretical studies to predict how self-fertilisation affects the evolution of multiple adaptive genes that are spread out throughout an individual's genome. I will first create mathematical models of how different degrees of self-fertilisation affect the spread of these genes if they act independently. I will next consider what happens if these adaptive genes then interact with each other, potentially favouring the appearance of fixed gene combinations and the spread of clones. I will finally determine how these phenomena feedback to affect the evolution of self-fertilisation itself.

Overall, these techniques will help scientists understand what evolutionary forces underlie the appearance of self-fertilisation, and shed light on why reproductive modes are so diverse and flexible in nature.

Potential impact
The project will benefit a wide group of academic researchers from many fields (see previous section for details). Crop and pest communities will also benefit, as many organisms with agricultural applications are self-fertilising. Finally, the research will also benefit the general public as it touches on many popular scientific themes.

(1) Academic Beneficiaries
This research will address pressing and classic questions in evolutionary biology using state-of-the-art modelling and computational techniques. It touches on many themes, including the evolution of different mating systems; the causes of adaptation; and the interactions between genetics and ecology. It will not only make significant contributions to biological research, but will also enhance the already high reputation of UK science. The question of what determines the evolution of different reproductive systems is of great interest, but there is a current lack of empirical data that can be used to quantify existing theories. Producing quantitative predictions will therefore appeal to many researchers. The proposed project uses statistical tools that are popular in human evolutionary genetic research, highlighting how these techniques are transferable to other biology questions and will set a new agenda in the study of adaptations and reproductive systems. Finally, as exemplified by my CV, these questions and my existing research has captured the interest of the international scientific community. This is reflected in having been awarded a competitive Marie Curie Fellowship, and ESEB's John Maynard Smith prize. Hence this project will allow me to be competitive for international funding (such as ERC grants), and will attract top overseas talent to the UK. Altogether, this project will enhance my existing scientific capability and the UK scientific base.

(2) Crop and pest communities
Many crops are highly selfing, which allowed rapid propagation of favourable types from wild progenitors. Studies of selfing crops have proved popular in classical quantitative genetic research, but fine-scale studies of genetic adaptation are hampered due to a lack of appropriate models. Empirical tests of other predictions (e.g., to what degree adaptations arise from novel variants or from existing variation) have also been restricted due to a paucity of appropriate datasets. My research will therefore be of interest to a broad range of agricultural communities. The analysis of adaptation in partially-selfing organisms can be used to improve crop management and yields. I will regularly communicate my findings with experts in these fields based at Scotland's Rural College and Royal Botanic Garden Edinburgh, as well as relevant government bodies (e.g. DEFRA, Forestry Commission).

(3) General Public
The evolution of different reproductive systems is a topic that captures the public imagination, as exemplified by popular science books, including Matt Ridley's "The Red Queen". The role of self-fertilisation in propagating the first domesticated crops was eloquently described in Jared Diamond's "Guns, Germs and Steel". I have a zeal for public outreach, which I will continue to perform throughout this project. I currently write a blog detailing my own activities, which I will maintain throughout my fellowship. I will liaise with the University's Press Office, and media outlets such as the Science Media Centre, to announce my research to the national press. I will take part in the Royal Society's Pairing Scheme to learn how to be more active in policy making. I will publish in open access journals when possible, and submit pre-prints to websites such as bioRxiv. Finally, I will make all my code open-source and keep it on public depositories such as GitHub.